PulseAI- Innovative AI assistant for audience sentiment analysis and insights

Cosmic Egg is a film production company operating in the production and distribution of motion pictures and short-form content. We also provide consultancy to content creators/producers, assisting in the greenlighting of projects and distribution strategies.

In this project, we want to develop Pulse AI, a tool to help us reduce the time spent on researching audience the latest preferences and analysing audience survey data.

PulseAI will identify relevant online content from film reviews and social media, analysing it to identify data relating to how the audience feels about a film. Using AI, it will give insights into the latest audience trends and preferences, significantly boosting the data available to the analyst.

At Cosmic Egg, the insights generated will help us to better predict the likelihood of a film's success and to identify opportunities to improve audience engagement. For example, information on audience preferences could steer creative decisions like style and casting, as well as commercial decisions like release dates.

The tool offers significant potential to increase our productivity (reducing research time), boost returns from our own content (films and short-form) and allow us to offer enhanced insights to our consultancy customers (other production companies).